Processing of Spo11-induced covalent protein-linked DNA double-strand breaks in meiosis

Each cell in our body contains chromosomes that store the genetic information that we inherited from the gamete cells (egg and sperm) of our parents. During the production of our own gamete cells, this genetic information must be carefully copied, precisely halved, and accurately deposited. Errors in this process lead to infertility, or in rare cases to offspring with genetic abnormalities. Discarding half of all the genetic information is a risky procedure, but an essential one. Only by combining the genetic information contained in eggs and sperm are human beings conceived with the correct amount of chromosomal information.

Our research will concentrate on understanding the molecular reactions that take place in our DNA during gamete formation, with emphasis on understanding the essential role of an evolutionarily conserved protein, referred to as Spo11. During the creation of gamete cells, Spo11 creates multiple breaks in our chromosomes, and in fact becomes tightly bound to the DNA in many places. It is essential that Spo11 be removed from the DNA, but until recently this process was poorly understood. Our research will investigate the methods that cells use to remove Spo11, aiming to learn much more about the control of this essential process. We will perform the studies in baker?s yeast, a simple sexually reproducing model organism. Because simple model organisms and humans share the same fundamental processes, model organisms provide an ethical and economical way to perform basic research that is relevant to human health. Once a basic understanding is obtained from the model organism study, the results will be applied to more advanced human health studies.

We will convey our research findings by publication in peer-reviewed journals, presentations at scientific meetings, and by participation with the public and the media via open days, school visits, and at Brighton?s annual Science Week.

Technical abstract
This research project investigates the mechansim for repairing DNA double strand breaks (DSBs) created during meiosis by the dimeric protein, Spo11. Upon DSB formation, Spo11 molecules become covalently linked to the DNA ends on either side of the DSB, and must be removed in order for the cell to repair the DNA damage. Repair of Spo11-induced DSBs is essential for the accurate segregation of chromosomes during the first meiotic division. Failure of this process leads to high levels of gamete aneuploidy, and as a result, apoptosis is triggered in most multicellular organisms.

Only recently was the pathway involved in Spo11 removal determined, and many questions regarding the control of Spo11 removal remain unanswered (see key ref.). My published work supports the idea that Spo11 is released endonucleolytically by asymmetrically spaced DNA nicks flanking the DSB, liberating Spo11 attached to short oligonucleotides. Experiments described in Aim 1 test this asymmetry model by artificially linking Spo11 monomers to one another so that the Spo11 dimers released at each DSB site can be characterised in isolation.

My published work indicates that the lifespan of the Spo11-oligonucleotide complexes is identical to the time it takes to initiate repair of the DSBs. This suggests that the Spo11-oligo complexes could remain associated with DSB ends up until the time that DSB repair successfully initiates, possibly influencing the DNA repair reaction. This idea will be tested in Aim 2 by developing methods that determine whether the Spo11-oligo complexes remain associated with DSB ends.

The detection of the Spo11-oligo complexes as an intermediate in the meiotic DSB repair pathway, and the assay systems developed in Aims 1 and 2, provide tools with which to further characterise the function of many proteins known, or suspected, to be involved in DSB repair and meiotic chromosome segregation. Thus, in Aim 3 we will test the phenotypes of many mutants by these assays, and focus in on those that will underpin learning about mechanism.

The work is designed to increase our understanding of the basic mechanisms of DNA repair that are essential for genome stability during gametogenesis. Furthermore, the Spo11 protein functions similarly to topoisomerase II, an essential protein involved in DNA metabolism, and a potent target of drugs used in chemotherapy. Understanding how Spo11-DSBs are repaired may thus provide significant insight into the mechanisms that are used to repair topoisomerase-induced DNA damage, an area that is currently poorly understood.